Optimum dosage of a novel micellar retinol formulation for healthy wound healing and scar minimisation

Impairment of the skin's structural integrity initially results in acute wounds which can become chronic or form scars such as atrophic, keloid or hypertrophic scars if timely wound closure is not achieved. The global incidence of chronic wounds (CWs) exceeds 1%, with a rising prevalence attributed to an aging demographic. Excessive scarring significantly affects the patient's quality of life, both physically and psychologically. Each year, in the developed world alone, 100 million patients develop scars resulting from 55 million elective operations and 25 million operations after trauma. The incidence rates of hypertrophic scarring range from 40 to 70% after surgery, with up to 91% following burn injury, depending on the depth of the wound.

Phytoceutical have developed 20 nm in diameter nano-micellar formulations of retinol and retinaldehyde formulations with improved stability (UK and EU Patent protection is in place, further patents pending). For instance, in the nano-micellar retinol product, the retinol is wrapped within tiny ball-like "particles" made of substances that are soluble in water, which helps to protect the retinol from oxidation and also helps to deliver it more effectively into the skin. Retinol is an unstable but important molecule, a critical regulator of skin/tissue regeneration that helps healthy wound closure.

While scar formation is affected by many factors, speedy wound closure is essential in restoring the skin to its original anatomical integrity without abnormal scarring. Our research has demonstrated the potential of 0.3% retinol nano-micellar formulation speeding up wound closure, this findings were, however, obtained from limited in vitro skin wound model. Moreover, preliminary studies of the formulations against skin cells showed cellular toxicity at lower concentrations of retinol, yielding inconclusive results.

The primary technical challenge is to define the safe retinoid dosages for optimum cellular function, specifically in promoting collagen generation and subsequent wound closure. Tracking the biochemical cellular changes at nanoscale after formulation dosing is integral to overcoming this hurdle. Furthermore, there is a need for additional data to establish key performance metrics for Phytoceutical retinol formulations for collagen generation. This will not only validate the wound closure results from the previous limited number of skin wound samples but also aid in optimising and refining the formulation.Understanding how the dose levels affect collagen production enables optimised formulations to improve structural collagen matrix formation, minimising scar formation.

The purpose of this study is: (1) to define the safe limit of the micellar retinol formulations developed by the Company using CryoSIM at Diamond; (2) measure the key performance metrics of retinol formulations for collagen generation by using the Light Sheet microscopy at STFC. Clinicians and clinics canvassed have requested this as a major need.